Natural NDT: Built Infrastructure Inspection & Lifetime Extension using Muons

The "Natural NDT" project led by the University of Glasgow aims to transform the Non-Destructive Testing (NDT) of ageing, built infrastructure through late-stage commercialisation of high-resolution remote muography technologies. Muography is an emerging field rooted in STFC research. It uses cosmic ray muons as a powerful, passive inspection tool capable of producing accurate 3D density measurements within large, complex structures. This relies on the accurate tracking of natural muons through structures using particle detectors. Natural NDT will progress two muography technologies towards field trial on Glasgow's ageing transport bridge network and overcome key technical and commercial barriers to widespread industry adoption of muography.

Our transport infrastructure are the arteries of our society and economy. Yet, most of these predominantly reinforced concrete structures are approaching or have exceeded their intended operational lifetime, with the effects of climate change increasingly placing strain on their utility. In many cases, limitations of incumbent NDT technologies in providing timely and accurate detection of deep sources of structural fatigue leads to uncertainty that enforces partial or full closures, and in extreme cases, demolition. Closures significantly impact socioeconomic flow, and the construction of replacement structures has a massive and often unnecessary carbon footprint.

The advent of remote muography addresses these pressing challenges by enabling point-of-inspection analysis of operational structures. This will provide unique early identification of deeper defects and inform preventative, predictive maintenance to underpin the safety case for asset lifetime extension and mitigate costly disruption.

Under STFC CLASP funding (ST/V002260/1), the muography research team in the Nuclear Physics group at University of Glasgow (led by Project Lead David Mahon) developed and TRL5 tested a low-power, lightweight and portable system for remote inspection of multi-layered reinforced concrete structures. This project researched and de-risked the use of now-patented advanced manufacturing and image reconstruction techniques and low-power scalable readout electronics. It also confirmed the unique potential of muography to identify common sources of structural defects, including small voids within tendon ducts and degradation of steel reinforcement bars without the need for artificial radiation or destructive intervention. This technology was subsequently re-engineered into a high-resolution cylindrical system under STFC IAA funding for subsurface nuclear industry imaging applications.

Muography has increased in industrial popularity recently, but widespread adoption is hampered by high technology costs, prolonged imaging timescales and challenges in remotely deploying sophisticated particle detectors, especially high-spatial resolution 3D muon scattering tomography systems. Low-spatial resolution 2D absorption radiography commercial systems exist but lack the precision to identify the structural defects mentioned above.